Autonomous monitoring and prediction of marine pollution

The project 'Autonomous monitoring and prediction of marine pollution' is aiming to develop methods for autonomous mapping and monitoring of maritime spillages, usually oil slicks. This will enable long range mapping missions of multiple autonomous vehicles operating efficiently with minimal input from a human controller. High fidelity models of the sea and wind environment, the sensors and the unmanned vehicles will be developed for algorithm verification and testing, with a lower fidelity and real-time simulation to be used in the control loop. The industry sponsor, Andrew Moore and Associates, intends to utilise the research to gather information to support clean-up operations and legal claims that surround maritime accidents: Calculating the spillage epicentre and predicting future damages.